Multiplex sensitive type-specific detection of all 14 high-risk HPV strains in a single closed-tube reaction

Human papillomavirus (HPV) is one of the most common sexually transmitted infections (STI). Some, but not all types of HPV can cause cervical cancer (high-risk HPV types, HR-HPV). Since early stage cervical carcinomas are nearly 100% curable, early detection is important. Accurate molecular diagnosis is needed to inform patient management and follow-up treatment. However, current methods suffer from sub-optimal sensitivity and complex hybridisation-based procedures. GeneFirst has developed a unique technology (Multiplex Probe Amplification) for sensitive type-specific detection of more than 15 targets (e.g. HR-HPV types) in a single closed tube reaction. In this project, we set out to design, and analyse the market niche for, a robust, accurate, simple and inexpensive HPV molecular diagnostics test to identify patients who have HR-HPV. Such an assay would offer physicians better means to identify women at risk and optimise treatment strategies.